We Are Colony: developing a self-publishing platform for independent filmmakers and the creative industries, to drive new revenue models and global audience engagement.

We Are Colony is a new video-on-demand (VOD) distribution platform in beta launch, with a
unique focus on early and exclusive access to independent film content. Positioning itself as a
platform to explore films months or years before general release, We Are Colony aims to
become the place to launch films earlier and build a following. The platform will create a new
window of distribution, where non-traditional content release precedes other windows in order
to establish market demand. For independent UK film makers, We Are Colony will act as a
much needed disintermediary to grow, sustain and communicate directly with audiences,
across a range of devices and in real-time. Uniquely, it will allow content owners to monetize
every stage of production. We Are Colony will strengthen the UK production sectors by:
creating a new context for content to be consumed; integrating production and distribution
audience gathering; promoting effective management of digital assets and creating new
revenues from this under-exploited content; promoting more sustainable marketing efforts;
facilitating greater international release and audience engagement; and in reinforcing the UK's
position as a centre for digital distribution commercial and technical innovation.
This Proof of Prototype application seeks to extend the potential value and scalability of the
We Are Colony platform - originally prototyped by a TSB Smart Award in 2013 - by scoping,
prototyping and market testing a "Producer's Content Management System" (pCMS). This
will allow content owners to self-publish and self-manage content on the platform, the
mechanism by which We Are Colony can reach scale and significant international market
traction, while reducing cost and risk for filmmakers. This application seeks to prototype an
end-to-end solution encompassing creation, editing, upload, encoding, editorial, tagging, SEO,
publishing, user CRM, analytics and monetisation of film content, deployable across various
devices.